Gravitational Waves and Cosmology

The detection of GWs some years ago, opened a new window to the Universe. Using GWs signals we can study various aspects of fundamental cosmology and test GR in unexplored phenomena. During this project, we study the effects of large scale structures in the universe to the waveforms of GWs, both analytically and by using state-of-the-art cosmological simulations. This can result in a better understanding of our detected signals, but also potentially give us useful information about the matter anisotropies in the universe.